Measuring predictors of drag penalty of ship-fouling biofilms

See main Innovate UK application

Technical abstract
Biofilm fouling on ships leads to costly drag penalties, and the marine coatings industry seeks to develop technologies that will eliminate or reduce "slime". This project explores the feasibility of using marine fouling biofilm mechanical and physical properties as predictors of associated drag, and thus more sophisticated metrics of coating performance than the current standard of percent coverage. Biofouling and coatings experts at International Paint, Ltd and biofilm mechanics experts at University of Southampton will partner to develop and validate two innovate methods and apparatuses for measurement of biofilm drag and mechanical/physical properties on intact, immersed biofilms on marine coatings. With these methods, the teams will compile the first dataset of biofilm drag penalties with respect to the mechanical/physical properties of these compliant materials. The test methods and broader knowledge of biofilm properties and drag will directly benefit coatings research and development, product performance modelling, and fundamental materials science.